Development of investment and partnership opportunity in the US

Arborea is a biochemical technology company that makes pioneering algae cultivation technologies to

produce high-value bio products and to fix carbon dioxide. Arborea’s mission is to finally unlock

microalgae’s full potential to combat global-warming and resource-scarcity on a massive scale thanks to

its ground-breaking Carbon-Bio-Converter technology that enables industrial scale algae biomass

production with especially lower operational and capital costs, unlimited scalability and higher yield

compared to current algae cultivation technologies.

This feasibility study is intended to give Arborea the resources to prepare for (i) a private investment and

(ii) a commercial pilot deal within the US. Main project activities include investment proposal

developments, data analysis, due diligence.